PREDIctive CosTs fOr industRy (PREDICTOR)

The **PREDICTOR** application follows on from previous work conducted on developing a machine learning model to improve machining process design in manufacturing as part of the UK-Canada enhancing industrial productivity programme. The original work was developed specifically for machining operations in manufacturing taking production data and providing recommended solutions and best practice for operational engineers within manufacturing environments. Predictor takes this unique functional model and applies an additional layer of capability by integrating costing information to use learnings from production data to make better predictive estimates for the sourcing of **NEW** component parts. Essentially, the original ML model is helping engineers improve their **bottom-line** value through operational improvements, whilst the additional functionality developed through **Predictor** will allow companies to also expand their **top line** through being able to source parts and orders more cost effectively.